Campfires

**Campfires is a dynamic, customizable digital lobby uniting all digital communication and marketing streams into one cohesive app.**

It's a space where artists and creators connect with fans and peers through live performances, watch and listening parties, and product launches, all while fostering community growth. With gamification, exclusive content, in-depth analytics, and easy digital integration, Campfires enriches digital persona and community engagement.

This virtual platform transforms the way musical artists interact with their audience, allowing real-time performances, direct promotion, and monetization through tiered membership options. Users can support artists by purchasing digital assets, directly benefiting creators. Campfires\* offers a gamified approach to virtual gigs, enabling artists at any career stage to forge authentic connections with fans.

Designed for creative collaboration, Campfires features a visually stunning 3D virtual fire and customizable environments. It facilitates performances, discussions, and masterclasses, promoting knowledge sharing and network building. Accessible as a free platform with optional premium upgrades, Campfires aims to democratise creative expression and interaction. Eschewing commoditisation of creative professionals, Campfires will champion their value. It will serve as a vital hub for creatives to consolidate their online presence, understand their data's value, and unlock new opportunities in a beautifully crafted digital space.